Hydrogen gas inject

ITM is embarking on a project, assisted by the Technology Strategy Board and other funding collaborators, which will result in a technical specification and model for a hydrogen gas storage and injection scheme, based on the use of electrolysers as a means of absorbing spare capacity from renewables and other sources. National Grid's July 2011 report on planning and control of the electricity generation network to 2020 highlights the need for demand levelling, as wind approaches 26% and supply unpredictability increase the of our supply. DECC's July 2010 report: 2050 Pathways Analysis also refers to hydrogen as one of the future fuels which represents an area of "critical" uncertainty. Our project will provide technical specifications on hydrogen storage and injection into the UK gas network, thereby informing and reducing the uncertainty in future hydrogen economy projections.